Leeds Beckett University and Kingfisher (Lubrication) Limited KTP 22_23 R3

To create and deploy a bespoke strategy for market segmentation and growth underpinned by an applied model for talent management and succession planning in an employee-owned trust